AHRC Collaborative Doctoral Partnership Coordination Group

As the Collaborative Doctoral Partnerships (CDP) scheme enters its second decade, the Victoria and Albert Museum is eager to take forward the work led to date in coordinating the CDP consortium to deliver a shared vision for world-class collaborative research training with Equality, Diversity and Inclusion at its heart.

A Coordination Group Team, based at the V&A South Kensington, will closely collaborate with the 15 CDP4 Award Holders to champion CDP Award Holders and the new knowledge created by CDP students. In CDP4 we aim to take this mission to new HEI collaborators, partner organisations, and potential CDP students of all ages and backgrounds, redefining the role of the CDP scheme as a catalyst for new discoveries and a launchpad for emerging talent to tackle the biggest challenges of today and tomorrow through a variety of different career paths enabled through the scheme's unique training opportunities.

To deliver our mission and vision we will focus our activities on four strategic objectives: 1) Creating Connections; 2) Supporting Emerging Talent; 3) Maximising the Impact of Research; 4) Data-Driven Interventions. These respond to the stated objectives of the AHRC that the Coordination Group: 1) works equitably with the CDP consortium and the AHRC to drive, oversee and coordinate the delivery of the cohort development programme through the provision of additional development opportunities for CDP students; 2) builds lasting relationships with the AHRC for the CDP consortium, students and alumni; 3) provides support to increase EDI within the institutions that participate in the scheme; 4) fosters the diverse talent pipeline required for arts and humanities research to thrive.

We will deliver our vision, mission and strategic objectives through four workstreams. Each workstream (WS) will be broken down into a series of individual work packages (WP). Workstream 1 - Leading and Supporting the CDP Consortium; Workstream 2 - Cohort Development Programme: Development and Delivery; Workstream 3 - Supporting Equality, Diversity and Inclusion Activity within the CDP Scheme; and Workstream 4 - Alumni Engagement.

These workstreams will be delivered in a way that emphasises the importance of cohort. The CDP cohort provides an opportunity for students from different CDP Award Holders, at different stages in their doctoral study, and with different disciplinary approaches, to share experiences and good practice, whilst exploring research synergies to support them during their project, and in preparation for future careers. We aim to create the circumstances for serendipity to flourish, stretching the canvas in preparation for the CDP cohort to develop and expand in new and unexpected ways.